Gaussian process regression in misspecified settings

Gaussian process regression is based on several key assumptions which include a well specified likelihood and prior mean and covariance. However, these are rarely satisfied in practice due to a range of reasons including the difficulty of eliciting priors (and their hyperparameters) and the possible presence of outliers. In this project, we will study the impact of prior or likelihood misspecification on the performance of these models, then devise novel methods which can handle mild misspecification to these key assumptions.